Monitoring chromatin remodelling in live immune cells using vibrational spectroscopy and microfluidics

FTIR imaging and Raman microscopy are powerful tools for non-invasive label-free analysis of biological samples. The obtained chemical information is indicative of structure, function, and any changes e.g. due to disease occurrence, providing diagnostic capability to these spectroscopic methods.
A novel high-magnification approach to micro-FTIR imaging offers invaluable advances towards single cell detection at high spatial resolution (units of micrometre) with added chemical specificity and relatively fast measurement time (few minutes). This is especially suited for the study of micro-heterogeneous, highly structured systems such as cells under various conditions.
The immune system is a network of specialized cells and secreted signals organized in a complex yet balanced dynamic spatial arrangement. Only minor perturbations in the system could turn a normal immune response into destructive diseases, such as immunodeficiency, autoimmunity and cancer. In spite of the wealth of information we have about the immune system, it is still challenging to predict the response of a chemical stimulation of individual immune cells in vitro or in vivo. Spatially resolved readout of secreted molecules - particularly antibodies - is also difficult because of the large battery of antibodies produced and because any modifications to antibody proteins could affect their ability to neutralize invading pathogens.
Microfabrication enables the realization of microfluidic devices for the control and compartmentalization of single living cells. The fully controlled synthetic environment in the device allows the culture conditions to be altered and responses of these cells to be monitored at the scale of the individual cell. Importantly, the microfluidic devices will be fully compatible with automated FTIR imaging allowing for high-throughput measurements.
This project is aimed at developing the application of high-resolution FTIR imaging in combination with Raman microscopy to the study of live single immune cells under stress conditions in microfluidic devices. This offers the important advantage of performing in situ measurements in aqueous environment which would otherwise be affected by water absorption in the IR region if a conventional transmission approach is used.